KICstartH2: Accelerating hydrogen uptake in Europe

KICstartH2 aims to accelerate hydrogen uptake throughout Europe through education and
innovation, by targeting students and industry professionals. Leveraging on a consortium of 9
HEIs, 2 research institutes and 1 SME consulting firm to bring forward niche educational
methodologies that not only tackle content on hydrogen technologies but also innovation
methods in business and management. By combining these aspects of education, research and
business the project exploits synergies in catering to the needs of academics and industry
groups, supports the creation of key knowledge, fosters business developments that will build
on these new ideas, and brings together the spheres of learning and commerce to activate new
insights and future societal growth towards a sustainable energy future.
Through a set of 6 actions, the project will build on institutional capacities of digitization,
internationalization and collaboration to provide online modules of hydrogen education and
business innovation through flipped learning methodologies. KICstartH2 seek to further expand
on these capabilities to attract more talent to HEI programs and place them as leading experts
in hydrogen within their respective regions. Allowing for a diversification and development of
their innovation ecosystems through collaborations with associations, industrial players and
policy makers